The wealth of the seas: Representations of Norwegian oceanic extraction in world cultural production.

As my work progresses, I expect
themes to emerge which will likely suggest new ways to order this thesis, but I am keen to present
my findings in a transnational manner. I have provisionally broken the North Atlantic into two areas
based on cultural heritage. The Norse region, including Denmark, Norway, the Faroes, Iceland and
Greenland, and the predominantly Celtic region comprising Atlantic Canada and Scotland. However,
this division must also take into account the interconnected nature of the history and cultures of the
entire North Atlantic littoral, as well as the influence of Sami, Inuit and native American groups and
wider immigration

An outline of the interconnected nature of North Atlantic maritime culture, Norse,
Celtic and other influences, the complex history of interdependence and colonial rule, the shared
historical importance of fishing for coastal communities and the legacy of sagas, poetry and
literature relating to the sea. It will also include an account of the introduction of UNCLOS and EEZ
legislation and legal developments relating to the North Atlantic since 1982.